Feasibility of creating a novel C.elegans model for identification of compounds useful in neurodegeneration.

Chronos are exploring the feasibility of developing a fluorescent based worm behavioural model in order to identify compounds with potential uses in neurodegenerative disorders